GNSS receiver interference protection

The TPAAS GNSS antenna attenuates in-band interference from ground level (to an elevation of about 20degree) protecting and GPS or other GNSS receiver from jamming or other RF sources. This support will allow Frye to find partners/support/investment to allow us to move from a breadboard design to a first production model which we can market.